Open Digital Tools Improving Identification of Deterioration and COVID-19 in Patients in Care Settings

Xyron are working on a digital health project that aims to develop open source digital tools that improve the identification of deterioration and/or COVID-19 in patients in care settings. We will provide the tools to support monitoring and decision making for carers in the care setting. This provides carers with the tools to undertake both clinical assessments, such as NEWS2 and non-clinical assessments such as DENWIS (worry / concern assessment) and sepsis screening; with secondary care capacity being pushed to the limit, it is clearly essential to get the right balance to admit only those cases that require acute care, and safely monitor those with unscheduled care needs in the care setting. Specifically during the pandemic, this solution will help ensure those with critical need get they care they need when they need it.

Xyron will build upon existing open source clinical tools that have been developed through an open way of working, utilising existing open standards around clinical data (openEHR).

Our key objectives are to:

* Develop a browser based application that provides carers access to non-clinical assessments that identify patient deterioration and/or COVID-19 and provides non-clinical teams with patient information that allows them to make critical decisions around patient care to safely monitor them in the care setting
* Persist all clinical information using open standard (openEHR) to ensure handover is possible across health and care settings
* Ensure the final developed software is available in perpetuity under the custodianship of the Apperta Foundation, with the clinical and non-clinical individuals who designed or uses it

The project is innovative because it;

* Addresses a key issue of "concern" raised by non-clinical carers and/or care staff and digitises serious illness assessments that have previously not been made available in a community or care setting.
* Enables close collaboration with health care professionals, clinicians and technologists to ensure best practice; built to the Apperta Foundation Custodian Model principles, built using an open approach, released on an open source licence, made available in perpetuity under the custodianship of the clinical and health care teams that designed it.

**Extension for Impact**

Insights provided through the project have indicated the need for effective COVID and care management which increases on a daily basis.

Infection control and transfer of care will support and help to manage the impact of COVID within the care settings. The Care Protect Managed Care Information (MCI) Portal aims to bridge the gap between the Health and Care Settings ensuring that patients receive the care they need through transfer of care or discharge from hospital.

Additional funding ensures the development focuses on these key areas of need, tests the use case with the community and helps to commercialise and take the product to market.